A novel prognostic and predictive marker of resistance to endocrine therapies

Breast cancer is the second biggest cause of death from cancer in the UK, with 3800 women being diagnosed every month. Hormones, in particular oestrogen, are known to promote breast cancer cell growth therefore hormone therapy is one of the main breast cancer treatments. Tamoxifen and aromatase inhibitors are commonly used hormone treatments preventing oestrogen working properly thereby inhibiting cancer growth and improving patient survival rates. Currently patients have their tumour cells tested for the presence of oestrogen and progesterone receptors. Those patients testing positive are treated with tamoxifen or aromatase inhibitors, however almost half of these patients do not respond favourably. It is for this reason that a laboratory test needs to be designed which will predict response to these therapies in patients more accurately. Our previous studies have identified a protein that targets the oestrogen receptor. Tumour cells containing high levels of this protein are more sensitive to tamoxifen and less likely to acquire resistance while tumour cells displaying low levels are resistant to tamoxifen. We aim to develop a diagnostic test so that, before treatment strategies are determined, levels of this protein would be assessed along with oestrogen/progesterone receptor status in tumour samples. Since prompt treatment is vital for cancer survival, this novel test would minimise unnecessary drug treatment and ensure that the most suitable treatment is provided at the earliest possible stage. Our biomarker test appears to be associated with both prognosis as well as response to therapy, making it particularly useful for making decisions regarding treatment.

Technical abstract
FKBPL is a potential prognostic and/or predictive marker of response to endocrine therapy. High levels slow the growth and sensitize oestrogen receptor positive (ER+ve )breast cancer cells to endocrine therapy, whilst knockdown increases resistance. FKBPL mediates these effects by controlling ER/p21 signaling and stability. Using publically available microarray data, FKBPL correlates with survival in untreated breast cancer patients; with a trend towards significance in tamoxifen treated patients. Using a validated commercially available FKBPL antibody we screened a breast tissue microarray (TMA) cohort, showing FKBPL predicts for recurrence free survival, indicating potential clinical utility. We now aim to fully validate our FKBPL biomarker assay across multiple centres (to ensure reproducibility) and to assess whether TMAs are fully representative of FKBPL expression within tumour sections. We will investigate the use of automated high throughput image analysis for accurate and reproducible quantitative evaluation of this biomarker. The validated assay will then be used to screen multiple TMA cohorts including the 4600 samples from the TEAM trial pathology cohort to validate FKBPL as a predictive/prognostic biomarker. Finally, an extended panel of biomarkers will be used to determine if we can increase sensitivity/specificity in a multi-parameter assay.